3-D Boron nitride nanomaterials for gas separation and photocatalysis

The overarching aim of this project is to develop a facile, high-yield synthesis method for 3-D boron nitride (BN) nanostructures, and subsequently investigate their potential applications in gas separation and photocatalysis reactions. It is desired that this pathway offers enhanced tunability of the pore size distribution and energy band gap in boron nitride. The 3-D nanomaterials, namely lightweight monoliths and aerogels, should exhibit a hierarchical porous structure, and thereby a high surface area. This is to effect gas adsorption of binary mixtures with high selectivity, and facilitate effcient diffusion of reactants and products in photocatalysis. Further, by tuning the wide energy band gap, one of the many unique properties of boron nitride, it is of interest to examine its potential application as a visible-light-responsive photocatalyst. This application-orientated outlook is pertinent towards establishing a platform for 3-D boron nitride as a novel, multifunctional nanomaterial.